PlayRight

Through our research project, PlayRight, we are looking to investigate the potential for Blockchain technology to create a service for users within the filmmaking industry which addresses the fundamental need to reach a target audience in the most cost effective way possible. For small, independent filmmakers and video creatives there are huge barriers to doing just this, barriers which only the major studios and large distributors can overcome. We aim to combat the problems within the non-mainstream film creation and distribution processes, by leveraging the benefits of immutable record keeping, decentralisation and automated contracts, presented by Blockchain.